Middlesex University and Caritas - Anchor House

To strengthen the wealth creation opportunities/sustainability of the Global Noticeboard platform leading from the transfer of Knowledge/sharing of technical skills/research, essential to the project.